Real time on-line microstructure analysis using magnetic induction spectroscopy (ROMA)

During hot-rolling, the steel industry has no means of determining microstructure development in real-time. Offline analysis of coil-end samples is slow, destructive and does not allow monitoring and control of material properties throughout a production run. Research at the University of Manchester has resulted in the development of a new non-contact system (ROMA), exploiting a novel multi-frequency electromagnetic technique to monitor material microstructure during forced cooling. An important benefit is that it can measure from 0-100% transformation. This collaboration will transfer knowledge to Siemens and enable commercial exploitation by reference-site installation on the Tata Steel hot-strip mill at Port Talbot.